IRIS Resource Allocation Panel Chair - Staff Buy Out

This grant award is a salary buyout for the role of IRIS Resource Allocation and Scrutiny Panel Chair. This panel provides recommendations to the IRIS Delivery Board on the allocation of IRIS resources to science partners.

Potential impact
This will benefit the IRIS Consortium and therefore facilitates impact for all STFC Scientists and STFC Facilities users making use of the e-Infrastructure supported by IRIS.